Implantable Closed-Loop Devices for On-Demand Drug Delivery in Neurological Disease Management

This research focuses on the development of a 3D electrode bioelectronic device equipped with an electro-tactile sensor aimed at enhancing haptic sensing technology. This device is designed to detect and feedback to complex tactile information, such as pressure, texture and vibration through electrical stimulation of the skin. This innovative approach provides more immersive and realistic touch feedback and can be adapted to applications such as robotics, implants, diagnostics and therapeutics. This project aligns with the EPSRC Engineering and Healthcare Technologies themes.

The primary objective of this project is to design a 3D electrode structure that enhances the performance of electro-tactile sensing. Unlike traditional 2D sensors, the 3D electrode architecture increases the contact surface area between the electrode and skin, allowing more precise detection and transmission of tactile information. The 3D configuration also allows high electrode density, which leads to improved spatial resolution, in which finer tactile information can be obtained. This involves engineering the geometry of electrodes to obtain optimized signal transmission while keeping minimized power consumption and signal interference.

The second objective is to develop a reliable electro-tactile feedback mechanism. The project will employ signal processing algorithms to convert mechanical stimuli into electrical signals, which can be relayed to the nervous system via skin. By using adaptive algorithms, stimulation patterns can be adjusted based on user response. This provides a more personalised feedback mechanism. This involves tuning different parameters of electrical stimulation, such as amplitude, frequency, and waveform, to ensure the generated feedback is comfortable for the users. For real-time feedback, optimal algorithms are required to analyze the acquired data. The real-time processing mechanism should aim to be compatible with low power and short-time delay constraints.

The third objective is to ensure the biocompatibility and long-term durability of this device. This avoids adverse reactions when applied to the skin. This involves materials selection and testing devices under different conditions, such as variations in temperature, mechanical stress, and body fluids exposure. By using flexible and biocompatible materials, the device will be able to conform to the skin surface, maintaining its adhesion under both static and dynamic conditions.

The proposed system can be adapted to various healthcare applications. Through monitoring continuous physiological signals, electro-tactile feedback can be used to alert users to the changes in their body. This promotes a more integrated and responsive health monitoring system. The electro-tactile system can also be used for medical diagnostics and implants. In therapeutic implants, they could assist in sensory rehabilitation by stimulating nerves to restore lost sensation, potentially benefiting patients with neurological disorders or peripheral nerve injuries.